Store Electricity and Heat for Climate Neutral Europe

SEHRENE’s new electrothermal energy storage (ETES) concept is designed to store renewable electricity (RE) and heat and to restitute it as needed. It is very energy-efficient (80-85%), is geographically independant and uses no critical raw materials. It enables 8-12 times longer storage duration than Li-ion, with LCOS of 80 – 137 €/MWh, depending on the use-case. This is lower than pumped hydro, the lowest-cost commercial electricity storage. Its lifetime of 20-30 years is 2 – 3x longer than Li-ion. A TRL4 prototype and the digital twins of 3 full use-cases will be delivered: (i) ceramics plant storing excess, on-site PV power in a micro-grid and industrial waste-heat for continuous green H2 production and self-consumption, (ii) a smart-grid, and (iii) a geothermal power plant. The ETES integrates:
(i) a novel heat-pump design with a coefficient of performance of 50% the theoretical maximum, (ii) a novel thermal energy storage system with energy density of 90 kWh/m3 (+30%), containing phase-change material in a novel metallic Kelvin cells-like foam and (iii) ORC with novel operating parameters. New digital tools will optimise the energy management of the storage and facilitate investment decisions by potential end-users taking LCA and technico-economic factors into account. SEHRENE unites 5 R&D teams with toplevel expertise in prototyping, physics-based modelling, characterisation and digital twins of thermo-electric systems, thermal storage and AI-based energy-management; 1 RE producer, 1 DSO, 1 ceramics company, 1 SME developing decision-support tools, and 1 SME for dissemination and communication. The exploitation plan aims to implement the solution in the first factory in 2029. SEHRENE’s market penetration will enable to capture 1% of the market by 2040 avoiding 90Mm3 of NG and 15Mt CO2/year. R&D and industrial partners project to generate 5.8M€ in revenues by 2035 from sales of heat pumps, thermal storage, ORC, licenses to R&D results and consulting services.